Development of a novel, affordable neonate/infant transport incubator

"**mOm Incubators is an award winning social enterprise seeking to enable patient access to high-quality healthcare through affordable technology solutions.**

There are over 16,000 newborn infants transferred between hospitals in transport incubators every year in the UK. Incubators provide a warm environment for neonates so that their energy can be spent on development rather than producing heat. Market available neonate and infant transport incubators are either bulky and expensive, or low-cost but stripped of functionality, such as thermoregulation or humidity control. The alternative to a transport incubator is to wrap the baby to the mother on a stretcher inside an ambulance, which is technically illegal and places the baby at high risk of injury in the event of a crash. Perhaps more concerning, recent research has indicated a link between neonatal transport and risk of respiratory distress syndrome and brain injury. Researchers believe this is due to impact and vibrations transferred through the vehicle to the patient.

mOm makes the world's only inflatable neonate and infant incubator (www.momincubators.com). Numerous enquiries from within the UK and abroad have indicated significant market demand for a transport-approved version of our innovative incubator. However, stringent standards must be met for use in both road and air ambulances.

[][0]

We are collaborating with the Aerospace Department at Cranfield University and Morgan Innovation and Technology (MIAT) to redesign the mOm incubator to meet transport safety standards whilst maintaining our low price point and key differentiating advantages (collapsible, infection control, modular). Our consortium brings together leading experts in design (Global Sir James Dyson award winner James Roberts, mOm), electronic and mechanical engineering and innovation (MIAT), impact simulation and crash evaluation (Cranfield). The UK's second largest neonatal transfer service, Embrace, will evaluate the outputs in preliminary field-testing towards the end of the project.

We have invested heavily in building an international network of medical device suppliers. Successful project delivery will cement our reputation as leading innovators within the industry and is the first step in an ambitious commercial strategy to disrupt the neonatal incubator market.

[0]: http://www.momincubators.com/"